SENTINEL - GNSS SErvices Needing Trust In Navigation, Electronics, Location & timing

SENTINEL will continuously monitor GPS signals and warn users of interference, whether from nature or from hostile sources. Today we not only use GPS to navigate in our cars but we also rely on GPS and signals from space as a timing signal to synchronise a wide range of computer based systems, including communication systems.
The SENTINEL project aims to take prototype GPS interference detection probes that have already been developed in the TSB GAARDIAN project forward to real world deployment and applications. This Research will verify and pinpoint the nature and extent of interference and will enable alerts to appropriate authorities where this is as a result of illegal activity or where it could impact on safety.
With the increasing occurrence of GPS interference, both intentional and unintentional, together with the increasing reliance of a wide range of users on such systems, being able to detect and locate interference or a jamming device is an important requirement.
The consortium led by Chronos Technology includes ACPO-ITS, a working group of the Association of Chief Police Officers, the General Lighthouse Authority, Ordnance Survey, the National Physical Laboratory, the University of Bath and Thatcham. The consortium represents the breadth of interest in the public sector and the commercial interests of industry, coupled with applied expertise from the UK’s academic sector.